The mechanics of virtual space: between consumption and creation

Virtual space encapsulates how technology and geography are becoming increasingly interwoven, prompting
questions of creation, authority, and experience regarding these new "worlds''. The term emerged in the 1990s to
describe how technology was amassing its own spatial forms; it has since gained greater significance with
developments in virtual reality and 'metaverses'. Virtual space is important in every facet of life, from business to
pleasure, and public to private. Consequently, as our reliance on technology deepens, dissecting how virtual space
interacts with physical space is crucial for understanding the consequences of technology on classical geography.
Virtual space is detached from physicality, to some extent at least, and therefore has the power to undermine and
redefine spatial patterns. Although there is an existing literature on virtual space, it's a topic that receives an
inadequate level of attention relative to its extensive influence and transformative potential.
The overall aim of this research is to establish how geographical understandings or 'imaginations' from the physical
world are influencing the design of virtual spaces, and how geographical imaginations developed in these spaces
are in turn shaping geographical understandings. Examples of the kinds of virtual spaces to be considered include
social spaces like Meta and Second Life to virtual games like World of Warcraft.
An understanding of virtual space is relevant to the themes covered by the Citizenship, Governance and Security
cluster of the SCDTP, including mobility, social inclusion and exclusion, power, and cooperation (SCDTP, 2022).
Moreover, it is highly relevant to themes in the ESRC's Strategic Delivery Plan for 2022-2025 (ESRC, 2022),
including the benefits and risks surrounding the "digital society", "people's relationships with digital technologies",
and the "societal outcomes ... of virtual reality" (p23).